The Failure of British Modernist Virginities

My research will explore narratives of male and female virginity from the 1910s to 1930s. Key writers include Mina Loy, May Sinclair, Wyndham Lewis and Graham Greene. The study is situated in a British context: virginity seems almost to be part of the nation's mythos, particularly in its uncomfortable connection with purity and paternalism.
Over the last twenty years, virginity studies has become a critical field. Alongside period-specific studies, there are now significant analyses of virginity's intersections with film, popular culture, and romance fiction. Male virginity has been paid some attention in the last few years, but most studies centre on women's experiences. There is no substantial study of early twentieth-century virginity, or of virginity and modernism. This is surprising given that the subject resonates with early twentieth-century themes like firstness, social purity and non-normative sexualities. Mentions of virginity in modernist studies tend to be framed by notions of novelty and experimentation, usually in the work of Mina Loy. I aim to consider virginity more expansively, examining ways in which it is intertwined with ideas of failure in British modernist writing: for example, does virginity 'fail' if it lasts beyond a certain age, and is it incompatible with 'successful' masculinity? I plan to explore such questions through subthemes of romance, temporality and national identity.
Compulsory sexuality (a term generally rooted in asexual discourse) is central to my interpretation of virginity. Put simply, this is "the assumption that all people are sexual", and that sexual desires or behaviours are intrinsic to 'normal' life (Gupta, 2015, p.132). By illustrating this concept at play within literary modernism, I hope not only to provoke new ways of thinking about modernist sexuality but to demonstrate the value of bringing asexual modes of discourse to cultural studies.
I have identified three research questions. First, I ask how male and female virginities function in early twentieth-century modernist writing. By emphasising function over definition, I hope to foreground how a plurality of virginities are created and deployed, rather than glossing one coherent 'meaning'. In this way, I aim to destabilise common cultural assumptions about virginity. I will also analyse the (as-yet unexplored) relationships between virginity, failure and the early twentieth century.
My second question is how male and female virginities interrogate notions of romance, coming of age and English identity. First, I hope to explore how virginity complicates the anti-sentimentality of writers including Loy and Lewis. I will then consider how virginity recasts coming of age narratives including Brighton Rock (1938) and The Life and Death of Harriett Frean (1922). Finally, analysing texts by expatriate writers will enable me to reflect on how far modernist virginities are emblematic of the failure of traditional 'Englishness'.
My last question is how far virginity narratives complicate critical discourses about modernist sexuality. I suggest that virginity offers a new dimension to modernist studies' interest in the intersections between literature, sexuality, society and science. By querying underlying assumptions about sexual desires, activities and identities, I hope not only to shed light on the uncharted multitude of modernist virginities but to develop ways of reading modernism 'asexually'.
I intend to study a mixture of poetry, prose, avant-garde and popular texts. Alongside literary works I will refer to non-literary resources to gain a richer understanding of virginity's scientific, economic and social histories. My work has several points of overlap with virginity studies and contemporary queer theory, such as non-normative interpretations of temporality. With its insistence on the multiplicity of nonsexual identities, behaviours and desires, the emerging field of asexuality studies will also inform my work.